Bioprocess Database Application to Support Rapid Bioprocess Development and Technology Transfer to Manufacturing

The objective of this proposal is to develop integrated tools to manage and exploit process data; these will facilitate consistent description of bioprocess unit operations and rapid application of process information to a particular manufacturing facility. The project will prototype and test the tools through the involvement of our industrial partners in an actual operational environment. The project will, therefore, address the urgent unmet need of our industry for software tools to provide critical process information to support process development teams, thereby allowing them to evaluate rapidly process choices and develop best practices and providing a basis for PLM. Combining toolsets with structured process data will significantly enhance the efficiency of process technology transfer from R&D to manufacturing site and from site to site, supporting better management of the supply chain and optimising the whole production process.